The University of Northampton and Xeros Limited

To develop a novel leather processing system with the aim of reduced water usage, energy savings, product quality improvements and cycle time reduction.